Prevention in prediabetic patients of infection's morbidity following a high fiber and vegetal protein diet (PreVegDiet)

Obesity is a risk factor for both susceptibility to infections including postoperative infections and other
nosocomial infections and the occurrence of a more severe disease course. The main cause of obesity is
the energetic imbalance due to increased caloric intake and little expenditure. This induces metabolic and
hormonal changes that increases the risk of developing type 2 diabetes mellitus (T2DM), heart disease,
and stroke. T2DM is a non-reversible but preventable condition with overweight and obesity being major
risk factors. Nutrition and diets can promote the functioning of the immune system as a preventive
measure by reducing both inflammation and oxidative stress that might be caused by various factors. The
Mediterranean diet, rich in fruits, vegetables, fibre, can help prevent T2DM. Moreover, bioactive
compounds such as polyphenols also have great impact on immunity. Seaweeds, particularly brown
seaweeds, are a valuable source of natural bioactive compounds, and thus have generated a massive
interest. The main objective of the present project is to study the influence of beneficial diets on the
immune system of prediabetic patients and its potential to counteract infections. A clinical, an in vitro and
an in vivo approach will be used to study the influence of a seaweed supplement and a diet rich in
components from a Mediterranean diet on a Salmonella typhimurium infection in prediabetic subjects.
Immune system, inflammation, microbiota and bile acids will be assessed and metabolic and lipidomic
analysis will be performed in different samples from the different cohorts of the study. At the end of this
project, we will provide evidence on the potential of these nutritional interventions to counteract infection,
which are of high relevance to the society to reduce the burden of T2DM and obesity.

Technical abstract
Thus, in this study, we aim to explore whether pre-diabetic patients are more susceptible to infections and the mechanism responsible for such affirmation. Moreover, based on previous studies performed by members of the consortia, two diet interventions will be used to enhance the immune response of pre-diabetic subjects and prevent or ameliorate infection. In addition, reduced blood glucose level and risk factors for diabetes in pre-diabetic subjects are expected via modification of insulin sensitivity and other postinterventional effects. Hence, the present work aims to establish the cause-and-effect relationship between nutritional factors (seaweeds and vegetable protein-fibre-fish oil), the immune response (innate, adaptative and mucosal immune response) and infectious diseases (S. typhimurium, a typical pathogen that causes severe inflammation of the intestinal mucosal epithelium resulting in gastroenteritis) in the context of diet-related metabolic disorders (pre-diabetes). Samples from the human and the animal cohort will be studied transnationally and from different perspectives (nutritional, metabolic, immune, among others) to explore the role of diet in the prevention of infection in prediabetic patients.